Innovative techniques to mitigate atmospheric optical turbulence

Optical turbulence in the Earth's atmosphere limits the bandwidth of proposed optical feeder links to orbit, limiting the ability to exploit the full advantages of optical links over radio. By measuring and modelling this dynamic turbulence we are able to explore potential innovative mitigation solutions.